Gene expression network analysis to identify candidate drivers of treatment resistance in glioblastoma multiforme

Glioblastoma (GBM) is an incurable brain cancer. Patients survive, on average, 14 months post-diagnosis, despite receiving surgery and intensive chemoradiation, because 100% of tumours grow back. Our inability to kill these tumours is likely because they consist of numerous distinct cancer cell populations defined by unique DNA and/or RNA profiles which confer some of them with the ability to resist treatment. It is these treatment resistant cells subsets that we must specifically identify, characterise and learn how to kill. To this end, the secondary supervisor's group has collected hundreds of paired primary and recurrent GBMs from patients that received standard treatment, and is molecularly profiling them at the bulk tissue and single cell level. We now plan to fully exploit these datasets using systems biology approaches. The aim of this project is to assess the perturbations across GBM gene expression networks during therapy to highlight candidate molecules responsible for conferring, or facilitating transcriptional reprogramming to, a more treatment resistant state. This will be done using our existing data, and supplemented with that being produced within a global consortium that we are part of.

We have high coverage RNA sequencing data from pairs of primary and matched recurrent GBM tumours. These data are strand directional and include mRNA and non-coding transcripts. We have performed denovo transcript discovery and quantified gene expression for ~80,000 known and novel genes, as well as the resulting transcripts. These data can be used to create co-expression networks within primary and recurrent samples separately. The primary supervisor has previously developed an approach for creating gene expression networks from correlations using as many as 60,000 nodes. Such networks will inform us on the regulatory and functional pathways in each tumour group. More importantly, changes in network structure through therapy will highlight candidate master regulators of transcriptional (re)programming in relation to the emergence or increased prevalence of treatment resistant subpopulations. Overlaying these networks with biological data on each node (gene) and the interactions therein will enable us to interpret and identify therapeutically targetable mechanisms to be tested in laboratory and preclinical settings. The objectives are:
1. Build and optimise co-expression networks using primary and recurrent GBM gene expression data
2. Use network theory to identify perturbations in network structure through treatment
3. Layer biological information onto the nodes of the network to identify candidate master regulators of therapy-driven transcriptional (re)programming